Building Robustness in Crops: Developing resources for gene discovery allele mining and gene-editing to improve crops

Technical abstract
In Work Package (WP) 1, we will build strategic resources and technologies for UK crop improvement. We will establish and exploit genetic diversity panels and improve gene-editing technology to identify the genetic basis for environmental and developmental robustness in crops. Since the beginning of farming, crop improvement has relied on identifying phenotypic diversity where crossing of different varieties allows breeders to incrementally improve crops by selecting the best-performing individuals. The basis of phenotypic diversity is genetic variation at specific loci and the improvement of crops through breeding relies critically on having access to such diversity. Natural diversity can be exploited by producing populations from biparental crosses or from diversity panels of multiple varieties. Diversity can also be induced by producing mutant populations or through gene editing technology such as CRISPR.

Building resources to generate genetic diversity will not only help to identify specific lines with desirable traits; they will also be necessary to identify key genes and specific alleles that underpin traits. Moreover, the resulting knowledge may lead to further exploitation in other crop species. In this WP, we will lead large collaborative efforts in population development, growth and phenotyping to facilitate the identification of alleles and germplasm and develop technologies to allow precise engineering of genes to increase crop performance in response to fluctuating climatic conditions. Resources and technology developed in WP 1 will empower BRiC scientists and our collaborators with innovative solutions towards gene discovery with the aim to address strategic needs in crop improvement and to generate germplasm of direct relevance to crop breeding. Whilst resources are focused on oilseed rape and pea, they align with similar resources built and exploited in the DSW ISP and thus complement activities at JIC of resource building for the wider crop community.